Selective Recovery and Refining of Critical Minerals from E-waste and Battery System Feedstock

Industrial Research into the targeted extraction of PGMs and critical minerals, such as, cobalt, nickel and lithium from E-waste and Battery Systems. Building on The Royal Mint's successful scaling of Excir's novel chemical technology to extract gold from E-waste, this project aims to boarded the scope of metals that can be extracted from E-waste, Battery Systems and other Critical Mineral rich end of life feedstocks. The project aims to create commercially scalable solutions to enhance the circularity of these critical minerals.